Enstorel Initial Launch Planning

Through this UK Government backed Net Zero project, DoubleMSC Solutions are refining pre-commercialisation plans that will enable the initial UK and European market launch of our game changing and innovative cleantech energy transfer solution.

ENSTOREL: the new name for mobile energy!